End-to-end systems for efficient machine learning

Investigating methods to make machine learning more efficient, robust and accessible, including the incorporation of advances in programming languages, operating systems and hardware design.